Global Genetic Data Resources for Pathogen Surveilance

Technical abstract
Wheat yellow rust disease, caused by the fungus Puccinia striiformis f. sp, tritici (PST) poses a significant threat to global wheat production and global food security. The impact of rust epidemics in developing countries is potentially far greater given their lower state of overall food security and the relative expense of importing food. We will build on BBSRC investment to establish new monitoring systems to track the evolution and migration of yellow rust disease in developing countries. It will provide portable, real-time sequencing to enable better epidemiological tracking of disease and faster responses to the disease threat. We will adapt methodology currently in use at JIC to the laboratory conditions more commonly found in the field in developing countries. It will adopt similar mobile genome sequencing approaches to those deployed in developing countries in response to the Ebola and Zika crises. We will work with partners in Ethiopia and Kenya, and include CIMMYT